Digital in-cell support for isolated, digitally excluded prisoners within UK prisons

Covid-19 is having a major impact on the UK prison system. Our primary concern at this time of great uncertainty is the health and well being of those in our most vulnerable communities. Prisoners can no longer receive visitors, support from outside organisations have been curtailed, prisoner movements have been severely reduced and prison officer numbers are reduced due to self-isolation. This has an adverse impact on prisoner education, mental health and wellbeing and put the prison system under increased stress.

Coracle is delighted to have been awarded a grant from Innovate UK to help tackle the issues of isolation that are acutely seen within the prison estate and are grateful for the opportunity to be able to support HMPPS with the roll out of our innovative, patent pending "Coracle Inside" technology that allows prisoners access to in-cell digital education, without breaching security or allowing access to the internet.

Coracle has been working over the last three years with HMPPS and the Ministry of Justice to get approval for the technology. The system was developed, working closely with Learning Together -- the network of 31 universities, led by the University of Cambridge's criminology department, that enables prison residents to study alongside university students.

James Tweed, founder of Coracle Inside said. "It's a well-researched fact that prisoners who engage in education are less likely to reoffend. Covid-19 has impacted prisoners access to education. One problem is any form of internet access is forbidden in prison. This severely restricts access to course materials and the digital tools that most of us take for granted, especially for those that are vulnerable or self-isolating. Coracle Inside laptops are issued to prisoners for use in their cells whilst ensuring 100% separation from the internet or any other devices. We allow syncing through patent pending Coracle Inside Hub, installed in a location with supervised access. The system has passed rigorous Ministry of Justice security testing and can be used to assist learners with any kind of course whether academic, vocational or self-improvement. We also support health, mental health and wellbeing programs. Our focus is now twofold -- firstly to demonstrate the system to prison governors, prison education managers and heads of reoffending and rehabilitation and secondly to work with organisations that support prisons in improving learning, skills development, mental health and wellbeing so their materials can be delivered digitally in cell."